Miniaturised Magnetic sensor with monolithically integrated electronics (MiniMag)

We propose a study to look at the feasibility of producing highly miniaturised magnetic sensors which have the advantage of integrated ancillary electronics loaded on a single millimetre scale chip solution. The technology will aim to converge advances in compound semiconductor electronics with a novel Hall Effect magnetic sensor which can be combined monolithically on a novel Gallium Arsenide (GaAs) based material platform. The resulting Magnetic Integrated Circuit (MIC) has the potential to have a large dynamic operating range, high sensitivity and ultra-compact footprint.
This feasibility study will aim to verify whether the concept can be realised in a commercially viable manner in order to challenge traditional, bulky magnetic sensing solutions such as Giant Magneto Resistance (GMR) sensors, and the higher end of established applications for Silicon Hall effect sensors. Target applications include embedded cable detection, bank note verification, high resolution metrology, magneto-imaging for medical and non-destructive testing (NDT) applications